AI Empowerment for Creative Industries: Generative AI Training for Text-to-Video Model Applications in Film, TV, and Media Production

In this project, we will develop AI tools and courses to upskill creative workers, teaching them how to use new text-to-video AI technologies effectively and responsibly.

Since text-to-video technology is still in its infancy, current training materials are limited to basic user manuals published with the software tools. Even for more established AI text generators (ChatGPT and others), the available training courses are generic and not tailored to the needs of the creative sector.

Our tools will support creative workers to learn and practice the skills needed to adopt AI into their workflows, improving productivity and enhancing their outputs. Initially targeting those in the UK film, TV and video content production sector, skills taught will include:

* Video Creation: how to write effective text-to-video prompts to generate effective video content (short sample videos to test and demonstrate ideas for planning and pitching purposes)
* Video Editing: how to write effective prompts to streamline time-consuming tasks like refining raw footage and adding effects, transitions and captions (editing existing videos of any length)
* Responsible AI use: how to use technology responsibly and ethically, reducing risks associated with AI use.

Our solution will provide teaching via an AI-powered, chatbot-style interface that guides learners through processes that are relevant to their role. As they work through the hands-on practical exercises, they will also be taught key concepts aligned with target learning objectives. This means they not only learn how to use AI in their role, they also gain an understanding of how it works, the potential pitfalls that can occur, and how to avoid these.

As a result, creative workers will gain AI skills that they can immediately implement in their daily roles. Companies will benefit from productivity gains and can be confident that their workforce knows how to use AI effectively, safely and responsibly.